Stretcher Print Acoustics Testing

Co2nscience.com manufacture a unique wall print product made from a soft, felt-like material made from recycled plastic bottles. Their Stretcher Prints don't use a wooden frame in the back so they are able to create unique shapes not seen in the wall hanging market before. Stretchers also have acoustics attributes and Co2nscience applied for an innovation voucher to confirm the prints acoustics performance.